Enabling resilient supply chains with AI-driven data sharing, forecasting and collaboration

Information asymmetry is a problem in supply chains, leading to isolated decision making, increased waste and lost sales. This project explores solving this problem by leveraging open data techniques, modern cloud technologies and AI-driven data processing, forecasting and collaboration.